Co-creation and the playful powers of design disruption applied for proactive insight creation

Co-creation and the playful powers of design disruption applied for proactive insight creation, interaction and change through the value of lived experiences for Dementia sufferers.